Good mental healthcare in the context of a pluriverse of wellbeing

Investigating the intersection of ethics, public policy, health systems, and mental health. This project adopts a three-phase methodology to identify what good mental healthcare policy should look like in contexts where there is a pluriverse of conceptions of wellbeing with predominant Western biomedical approaches. With India and Ghana as case studies, it seeks to facilitate south-south learning and capacity building. Phase I is an evaluation of mental healthcare policy and practice across the spectrum of mental healthcare provisions. Phase II is community engagement to capture local understandings of mental health, wellbeing, and mental healthcare preferences. Phase II comprises of a normative analysis to form policy and practice recommendations in each context.